Project ELEVATOR (acELEron inVestment chAnce improvemenT prOgRam)

The Clean+Cool Mission to Silicon Valley raised several key improvements which could be made to ACE

investor pitch as well as the need to follow up with some of key potential investors. This project will help

ACE to address the key feedback received from the US investors, including better understanding the

market requirements, proving the performance of second life batteries in key applications, improving

investor materials, better crafting of the story and follow on meetings with the US Investors.